Proof of Market

There are fundamental and widely publicised failures in adequate patient hydration within the
healthcare sector. 36% of patients entering hospital are dehydrated; this rises to 62% during
their stay [www.nelm.nhs.uk/en/NeLM-Area/News/2012---August/09/NHS-Evidence-expertcommentary-
Dehydration-in-hospital-admitted-stroke-patients-/]. More than 2 people per week
die in hospital from dehydration [Nursing times 31/01/11]. Current solutions do not address
the root cause but rather seek to provide ease of access to fluids, e.g. The Hydrant. AquaDoc
is an innovation that tracks patient fluid intake against a pre-set plan and alerts patients and
care staff of deviations from this plan. It will provide an immediate and easily understandable
feedback system for patients and carers, along with an accurate and comprehensive historic
record of hydration events.
This proof of market project intends to determine the most appropriate usage settings, and the
features that make it most applicable for defined markets and patient categories. A key factor
will be how best to monitor hydration within existing Hospital and Care Home settings, such
that AquaDoc 's use is not a burden. The will allow users to exploit the full benefits of
functionality, data capture and feedback. The project must validate that AquaDoc can be used
in conjunction with existing fluid dispensers and that it compliments or improves existing best
practice.
The project will last for 4 months and on completion the impact of AquaDoc in improved
hydration will have been quantified economically, socially and commercially. A business plan
will have been developed and the product's viability assessed within Hospitals and Care Home
settings. It is expected that, following conclusion of this project, further work will include
prototyping, clinical trials and manufacturing scale-up for volume production and distribution.